Novel plant-growth-promoting rhizobacteria for improved cultivation and nutrition of maize crops

There is a need for a balanced approach to addressing growing world food demands and meeting the green standards set by the various regulatory bodies. One of these standards is the use of alternatives to chemical fertilizers. The African Centre for Gene Technologies (ACGT) has strong experience in establishing and managing collaborative programmes in the field of biotechnology. The ACGT will be coordinating and facilitating a collaborative project between Omnia, a South African biotechnology company and domain experts from the University of Edinburgh. This team will be conducting research that will investigate the application of naturally occurring bacteria that are found in the root systems of plants as alternatives to fertilizer and as biostimulants to improve yields, stress tolerance and nutritional value of crops, including the subsistence crop maize, consumed as staple in South Africa. Subsequently, the team will be applying advanced metabolite profiling techniques (metabolomics) to determine the bacterial benefits on plant growth, development and yield. Vitamin A, iron and zinc are key nutrients essential for healthy development of children and adults. The ideal combinations of biostimulants emanating from this research will be those that improve the